Exploration of sleep patterns and behavioural functioning in chronic pain populations

This study will explore changes in sleep in diagnosed chronic pain (CP) populations using
physiological measures and investigate the interactions between psychological variables (coping,
acceptance and catastrophizing) on the evolution of sleep and quality of life in CP individuals. The project
particularly aims to test the moderating role of acceptance on catastrophizing and coping and the
modulating effect of this on sleep outcomes in CP patients. Findings could inform best clinical practices in
patients' management at the start of treatment, as research shows that clinicians encounter difficulties
engaging in collaborative treatment decision-making (Frantsve & Kerns, 2007).